Develop machine-learning-augmented URANS methods

The primary objective of this project is to investigate how machine learning methods can be more closely coupled to traditional RANS and URANS solvers to help reduce the computational cost of such methods.